Optical single-molecule dynamometer that measures work and force of active enzymes

Laser light can be used to perform multiple roles, including sensing, manipulating and moving objects within a laser trap, so-called optical tweezers. It is remarkable that the application of light allows one to exert minute optical forces on individual protein molecules. By pulling on individual molecules it has been possible to study DNA and protein structures in great detail. The pulling and unfolding of proteins have revealed the intramolecular forces that give them their three-dimensional structure. Optical tweezer experiments have also allowed the direct measurement of pico-Newton (pN) forces that are exerted by individual motor proteins. However, optical tweezers and other single-molecule techniques are currently not sensitive enough to resolve many of the smaller forces that occur in biomolecules such as those associated with conformational changes in enzymes. These established techniques furthermore require modification of the biomolecules with linker molecules to apply pN forces via the AFM cantilever or the optically trapped dielectric microbead. Because of this, the femto-Newton forces that are exerted by active enzymes during catalytic turnover remain poorly understood. Currently, there is no technology that can directly measure the work done by these enzymes. There is also significant interest in the control of enzyme turnover and how this can be manipulated.

We will build and apply the first single-molecule dynamometer, an instrument for directly measuring the work and forces of single enzymes. We will configure our state-of-the-art optical sensor technology, the whispering gallery mode (WGM) biosensor as a first dynamometer for molecules. The WGM sensor is already an optical probe for enzyme motion and can be configured to measure work and force. The work measured by the WGM dynamometer occurs when parts of the enzyme move along (or against) optical field gradients of the probing light. The work done by the enzyme on the sensor is proportional to the applied intensity of light. In the planned configuration of the sensor, the application of forces in the range of femtonewton (fN) - to several piconewton (pN) will be possible. In the higher force (pN) regime, the WGM technique applies forces to the enzyme that are large enough to restrict the enzyme's motion, thereby applying thermodynamic penalties to conformational changes. The maximum Gibbs free energy penalty that one can apply on the dynamometer will be the on order of 10 kJ mol-1, larger than the 4 kJ mol-1 that one has estimated for conformational change of enzymes such as adenylate kinase and 3-phosphoglycerate kinase going from open to closed conformation. This opens up the possibility of controlling enzyme movements to demonstrate optical on-off switching of enzyme activity/turnover.

The sensing and control of nanoscale motions of enzymes are possible because the WGM sensor uses plasmonic nanostructures to focus the light onto a single enzyme protein, while reading out the sensor signals as the enzyme moves against the nanoscale optical field gradients. For this, the sensor makes use of optical microcavities which provide exceedingly high sensitivity to measure the energy of the light applied by the sensor (because we know the number of photons and their frequency very precisely) and with that, the work done by the enzyme on the measurement system. WGM sensors have been used to track conformational changes of enzymes before; with this programme we develop new WGM sensing capabilities, for sensing the work and forces associated with the single enzyme signals.